OncoTracker

Increasing cancer incidence and heterogeneity emphasise the need for tailored cancer care. OncoTracker™ makes tailored cancer diagnosis possible by tracking changes in cancer markers at an individual level. OncoTracker™ combines routinely used cancer specific diagnostic tools on a nanotechnology platform and proprietary technology, to offer a patient-friendly, personalised cancer monitoring device that’s reliable, adaptable and affordable.